Improved method of freeze drying

Freeze drying is a method used for the stabilisation of a range of medical products, it has been estimated that over 50% of current medical products are freeze-dried due to their instability in the liquid state. However there exist a range of recalcitrant materials which cannot be satisfactorily freeze dried using conventional technology. In this project we will determine the benefits of a new method of freeze drying. The benefits of this technology could range from an improvement in the quality of materials which can currently be freeze dried (enzymes, protein therapeutics) to the creation of new products, for example freeze dried stem cells for application in regenerative medicine